The "Place of the Dead" in the British Enlightenment: A Study of Four Parishes over the Long Eighteenth Century

'My research examines attitudes toward mortality in four British parishes, two Scottish and two English, across the decades preceding events which have been deemed reflective of secularisation. I ask whether new practices were imposed upon reluctant communities, and if so, how; or whether institutional shifts toward "Enlightened" ideas of mortality are mirrored in popular beliefs. Of central focus is the process of acculturation of new ideas across British society over the long eighteenth century.

The emergence of a "secular" death-style around 1800 in Britain has been characterised as the culmination of a centuries-long battle between religious and "Enlightened" conceptions of mortality. The historiography argues that this shift toward secularisation is manifest in a number of changes: the establishment of commercial funeral provision in the parish; the creation of a parish Burial Board, or Scottish equivalent, for the regulation of grave sanitation; or the first burials of parishioners within un-consecrated cemetery grounds.

My research will examine attitudes toward mortality amongst individuals and communities in the years preceding these changes. In this way, I approach "secularising" rituals and institutions not as the primary sources for my investigation, as previous historiography has done, but as marking the end-point of a possible shift in forms of popular religiosity.

The research will first involve identifying locations and events from which to develop case studies. Digitised local newspapers present a useful starting point for this. Secondly, to reveal attitudes toward mortality in the decades preceding these events, I intend to focus on affective responses to death and mortality amongst parishioners. The method draws from Michel de Certeau's contention that religious histories should involve studying the 'affective' or 'everyday' life of individuals and communities. Sources include letters of correspondence relating to illnesses or deaths; wills; and journals and diaries. These are primarily held in family archives.

I choose to compare Scotland and England because of the distinct differences in religious and governmental institutions for the regulation of death rituals in these areas. Further, in comparing four case-studies, my research will consider possible regional variations, such as between Scotland and England, or between rural and urban areas, which are neglected in previous accounts. Consideration of these variations is necessary for understanding the process of acculturation of 'Enlightened' ideas of mortality across British society during the long eighteenth century.

I aim through this research to address broader questions surrounding the process of acculturation of Enlightenment ideas across British society; the nature of the relationship between populace, Church and State, particularly within the profound and intimate domains of death and mortality; and changing forms of religiosity across the English and Scottish Enlightenments. In focusing primarily on the late-eighteenth and early-nineteenth centuries, a period of transition between "traditional" and "secular" death-styles in Europe, my thesis aims to help bridge early modern and modern histories, challenging their often abrupt division at around 1800 in the historiography.'